Foldamers for Sensing Applications

Having just completed a research project on the electrochemical sensing of mercury using ferrocene nucleic acids, my interest has been piqued in using supramolecular chemistry for real-world applications, particularly in a
biological sense. Biosensing technology is often more selective and sensitive than existing techniques and hence an ever-growing field of study that I am eager to be a part of.